RentSquare

RentSquare launched the first version of the service, where we invite users to register to our service and calculate the best rent price. We want to use the funding to develop a new iteration of our calculator. This entails contracting: advice from a Data Science Specialist on curating, extracting, cleaning and analysing the existing data from the private rented sector. Data science support will be crucial to ensure that we have a robust approach to integrating key learnings to our calculator.